Excitation mechanisms of drillstring vibration regimes

It is well known that high amplitude vibration regimes can cause damage to oilwell drillstrings which can lead to delays to completion, representing a significant cost to the industry. The focus of this project is to investigate the fundamental causes of high-amplitude vibration in oilwell drill-strings in order to provide recommendations for mitigating drillstring vibration. The project will involve both experimental and numerical investigation to better understand the underlying effects that lead to high amplitude vibration. The project will involve both fundamental research into vibration of complex nonlinear structures, as well as development of practical tools for industrial application.